Food safety consumables technology

This proposal will allow a thorough review of the prior art and current patent applications in Europe and US in order to determine whether a potentially valuable patent submission will be made for an invention related to food safety testing technology.